Next Generation Ballet Shoe Research and Design

There are certain specialist shoes that have not changed in design for over 80 years, despite extensive innovations in other footwear markets and related sectors such as materials and manufacturing methods. This project will explore innovation within a particular specialist shoe design focused towards enhancing the wearer experience. This will require extensive background research to thoroughly understand the needs and preferences of the wearer as well as to better understand recent innovations in related footwear markets. Following on from this, various ideas and concepts will be generated and reviewed against the findings of the background research to generate a shortlist of next generation shoe concepts that can be prototyped for physical testing and evaluation.